Market study to assess the market acceptability of CSEM and to quantify the Economic and environmental benefits

This project seeks to understand and quantify the market opportunity for applying the controlled source electromagnetic (CSEM) technique and to understand what it would require, in terms of a communication strategy, for the market to accept this new (complementary) technology. The report will include the overall (projected) market size for a material shale gas industry in the UK and Europe. A number of reports have been widely published which estimate the UK shale gas resource potential and the level of investment required for a material shale gas industry. The study will also aim to articulate in numerical terms the value proposition for CSEM. These will include first; economic benefits related to an increased return on capital from reduced drilling risk at the exploration phase. Second, environmental benefits will be realised from fewer wells being drilled at the exploration phase and ensuring that the wells which are drilled are likely to be more productive..
The value proposition will be used to inform the key communication and marketing messages to leverage interest from potential investors and E&P companies who may contract the CSEM data acquisition service.

Potential impact
The project will provide a clear business proposition for the use of CSEM. This will be invaluable in convincing operators of the value of this technique in their geophysical assessment of potential drilling sites. Evidence of the potential market and quantification of the economic and environmental benefits is a key milestone in the commercialisation of this technology. This will ultimately benefit stakeholders by providing them with a commercial survey offering. It will also help operators to understand how the technique can fit within their exploration and appraisal strategy.